Magnetic Antimicrobial Peptide-based (MAP) DNA Extraction Kit

The accuracy and sensitivity of a molecular diagnostic method is dependent of the efficient extraction of nucleic acids and absence of amplification inhibitors in the reaction mixture. Bacterial DNA/RNA extraction usually requires enzymatic, physical or chemical cell lysis, which is especially critical when working with Gram + bacteria. DNA/RNA purification methods are then applied to remove amplification inhibitors. Additionally, molecular diagnostic tests that require the detection of low concentrations of the target bacteria frequently comprise an extra laborious bacterial enrichment step. LIG Biowise is currently developing a Magnetic Antimicrobial Peptide-based (MAP) DNA Extraction method. This method will combine the steps of bacterial enrichment and DNA extraction and purification in a rapid and simple procedure, which will be compatible with a variety of clinical and environmental samples. This enhanced performance DNA extraction method will be developed both as a stand-alone kit and as a step that can be incorporated in clinical and food pathogen diagnostic tests to increase its accuracy, sensitivity and speed.